Demonstration of sustainable production of EV Battery Cells with recycled cathode and anode materials

Altilium is UK-based SME focused on developing technologies for the sustainable recovery of high-value materials from end-of-life batteries for reuse in the automotive supply chain.

The company has developed a novel hydrometallurgical process for recovery of cathode metals**,** including lithium, and upcycling to produce cathode active materials (CAM), as well as recovery and purification of graphite for anode production.

Through this project, Altilium aims to demonstrate integration of its technology into a UK battery supply chain, addressing technology challenges around the manufacturability of recycled materials at large scale and advancing the decarbonisation of cell production.

The environmental benefits of this resource efficiency solution will be confirmed through an ISO-compliant LCA.